Rethinking "universal" grammatical categories: a computationally grounded approach

Across languages, there are many grammatical categories which appear to be "near-universals". For example, the organization of words into syntactic classes seems to follow strikingly similar patterns across languages--but there are noted exceptions. Exactly how universal are these categories?
Using large-scale multilingual datasets and recent advances in deep learning, I develop quantitative methods to test the consistency of these concepts across typologically diverse languages. First, I show inflection vs. derivation can be predicted from language-agnostic corpus-based morphological features, revealing robust cross-linguistic patterns.
Then, I introduce a novel groundedness measure, derived from image-text models, to quantify semantic contentfulness and relate it to part-of-speech categories. This measure captures the lexical-function distinction in word classes across 30 languages.
Could groundedness also explain deviations from typical word class organization? I present preliminary evidence from Japanese that this is so. In particular, the two adjective classes in Japanese display different levels of groundedness, aligning iconically with their morphosyntactic similarity to nouns and verbs. I'll close with ideas for where to take groundedness next--from prepositions to Swahili noun classes.